Post-editing and technology in media translation

Language service providers, including Media Deluxe, are keen to see these developments mature, as they will provide
much greater efficiency. Traditionally, the area of media translation has been relatively preserved from the input of
Machine Translation, but this is no longer the case. Translators' attitudes evolve slower than technology and this is
perhaps even more striking with media translators who do not translate as repetitive texts as technical translators, more
used to machine collaboration. The story of a battle between human and machine in professional situations, with the
latter outperforming the former, is common in all professional fields. Yet what is currently happening is an acceleration
of expectations in the capacity to evolve.

This project proposes to work on a study that will:
1. Examine how post-editing is being re-defined in the current translingual landscape, more specifically in the area of
recorded media;
2. Consider current professional attitudes (in particular those of translators, project managers and language technology
specialists) to these new developments in integrated MT use and post-editing;
3. Outline the best profile for post-editors working in the creative industries;
4. Investigate what training media translators currently receive and what type of training would be most appropriate in
the next context of media translation;
5. Examine user's attitudes to quality in translated media products in an era where users are first but quality often
comes second.